University of Aberdeen and Oxford Instruments Nanotechnology Tools Limited KTP 24_25 R4

To develop and validate a rapid, targeted, cleaning process for plasma processing reactor tools to reduce equipment downtime and use of environmentally damaging materials. The transfer of plasma chemistry, modelling and simulation capabilities, and the creation of a digital model, will directly facilitate process optimisation and increase company market share.